Smart Packaging for Innovative Food Products

Eat Balanced is an exciting new brand, which is taking the food industry by storm. With its multi award-winning first range, nutritionally balanced pizzas, they are in two of the "big four" supermarkets within 6 months of their launch. They have also raised the bar of what the food industry can achieve by creating tasty food which is naturally low in fat and salt, yet high in protein, fibre, vitamins and minerals, using only all-natural ingredients.For its second range of food they are seeking to design innovative, cost-effective, environmentally-friendly and iconic packaging that adds another facet to their differentiation in order to further strengthen their brand.